NSF-EPSRC:ShiRAS. Towards Safe and Reliable Autonomy in Sensor Driven Systems.

Modern data-driven algorithms trained over enormous datasets have revolutionised contemporary autonomous systems with their accurate predictive power. However, due to technical limitations, it is a challenge to integrate large-scale data from many different and complex sensors. Capturing the confidence of these algorithms also remains a challenge.

In response to this demand, ShiRAS will develop pioneering approaches that will introduce autonomy at different levels in sensor-driven systems. The main focus is on machine learning methods with quantified uncertainty of the provided solutions.

Within the field of machine learning, deep learning approaches have resulted in the state-of-the-art accuracy in visual object detection, speech recognition and translation, and many other domains. Deep learning can discover intricate structure in large data sets by using multiple levels of representation, where each level is a higher, more abstract representation of the data. However, a rigorous mathematical framework for uncertainty propagation and update in machine learning models has been largely underexplored. Most current deep learning techniques process the raw data in a deterministic way and do not capture model confidence or trust. Uncertainty can emanate from the noise in the raw data and the parameters of the approach and this impact is a critical part for any predictive system's output.

By representing the unknown parameters using distributions instead of point estimates and propagating these distributions from the input to the output of the system, we propose promising machine learning methods able to handle uncertainty in a unified way.

Potential impact
The project is multidisciplinary and strongly aligned with the EPSRC priorities for a Prosperous Nation, aiming at informed and connected nation. The project will allow two research teams from the UK and USA to collaborate on a highly interdisciplinary area, together with industrial partners such as QinetiQ, Cisco, Valerann Ltd. and other companies. It will enable them to focus on research and to generate scientific innovations that have the potential to make a difference in key areas with strong demands of autonomy - especially in intelligent transport systems and surveillance. The technologies are aimed to be modular and scalable with respect to the time, space and to large volumes of data. The project will achieve holistic impact in three main areas: (i) Academic, (ii) Societal and (iii) Impact on industrial sectors in accordance with the UK governmental overarching strategies.

As such, ShiRAS will generate considerable impact for a wide range of academic and non-academic beneficiaries, principal amongst whose are:

1) The machine community including academia and industry;
2) Our collaborating industrial partners, directly and other companies;
3) The research community, particularly in the areas of engineering; statistics, computer science
4) The project personnel: the NSF and EPSRC funded postdoctoral researchers
5) The general public, schools and the society in general.

The developed technology can be also beneficial for individual users, the general public, for city councils, policy makers and first responders that need different levels of autonomy, and especially for processing the data provided by multiple sensors.

We will undertake a number of specific activities:
- Visits of the researchers and staff from the UK and USA partners.
- Annual workshops to bring together the consortium and wider users group to exchange information and update users on progress.
- A dedicated web site will be developed to enable access to latest results and progress. Latest news and significant advances will be considered for release to the wider media as appropriate.

Future exploitation: A successful outcome of the project will lead to new projects both via collaboration with our business partners, via Innovate UK, EPSRC/UKRI and other funding sources. Where appropriate we will seek the advice of our respective Research and Enterprise teams to support the uptake of the technology via Industrial, Knowledge Transfer Network and other follow-on funding initiatives. The project will afford new partnerships to be formed based on the EPSRC funding. Since the partners are actively involved in many external organisations and networks we will be able to link strongly with these organisations to strengthen the research base.
Hence, the outcomes of this project will have broad scientific, social and economic impacts. We expect also the team of this project to generate further collaborative contributions based on this project, at national and international level through the US collaboration.
Overall, the project results will shape the future of areas of machine learning and Artificial Intelligence, so that the UK-USA collaboration increases and strengthens the world leadership position in these areas.